Aeguana

The creation of a re-usable visual product recognition library, capable of being retro-fit for different applications, using a minimal amount of power and leveraging a distributed learning algorithm across segmented networks of devices.